The Future of Hydraulic Water Network Design to Manage Discolouration Risk

The project will use highly monitored field trials within a pilot area to assess accumulation behaviour with the aim to investigate the ability of hydraulic models to determine potential discolouration risk sites. In summary this would involve:
1. Pilot zone hydraulic modelling to identify potential 'low-flow' material sedimentation risk zones (this could include standard UU hydraulic models and extension to include SIMDEUM models)
2. Thorough and detailed DMA flushing of [#1] to validate model findings and the risks from DMA sedimentation.
As part of this detailed material characterisation will be undertaken to determine the influence on risk zone location, e.g. heavier particles settling at higher flow zones, so effectively further upstream. This is likely to be significant for different source waters, but as yet no evidence exists. It is envisioned this information may also be used to help inform critical settling flow velocities and then sedimentation models.
3. Repeat DMA flushing [#2/3] to understand the risk-return for sediment accumulations that can drive repeating-contacts and maintenance frequency (this is in contrast to return rates for cohesive layer development as described by the PODSS concepts).
4. Application of 'Dynamic DMA' strategies whereby flow paths are modified (such as opening boundary valves) or periodic valve movements with the aim to minimise/prevent sediment accumulations. Further flushing trials [#4] required to evidence benefits.
5. Investigate companywide implementation and rollout including business as usual viability

Potential impact
Graduates from the WRIC programme will produce new knowledge across the disciplinary landscape and graduate to occupy professional roles of influence and authority which require a thorough understanding of the pathways by which knowledge and technology are adopted and put to socially significant use. The people and knowledge delivered through the CDT will improve the efficiency and effectiveness of the nation's >£5bn annual spend on water and water related infrastructure (OFWAT, 2017), improving its resilience and securing its value for society for generations to come. With ambitions to nurture domain experts who can flourish at the interfaces of scientific disciplines and economic/industry sectors, the impact imperative is a significant but stimulating challenge for the WRIC CDT. Our impact strategy seeks to; (i) ensure rapid dissemination of scientific insights, (ii) maximise awareness and uptake of research sponsored through the CDT, and (iii) improve professional and lay understandings of the water infrastructure challenges facing society and the science behind candidate solutions. This strategy has been developed with project and Centre stakeholders so as to leverage additional resources, and maximise impact.
Improving the resilience of water infrastructure systems will be of benefit to a wide range of stakeholders. Given the CDT's bold intention to tackle knowledge gaps at the interfaces between disciplines and problems, new scientific understandings generated through WRIC will be of value to the knowledge users in the public sector (local authorities, regulators) and private sector (utilities, consultancies, technology providers), ultimately benefiting both lives and livelihoods across the UK and beyond. The UK economy will benefit from robust and resilient water infrastructure, in-line with the UK Government's Industrial Strategy for cleaner economic growth, the efficient use of resources, and building a regenerative circular economy. In the next Price Review PR19 (2020-25), water companies will be financially rewarded for implementing enhanced system resilience and innovation. Research outputs from WRIC will enable water companies to be able to meet these demands, alongside ambitious industry targets for zero water and wastewater quality failures, demand reduction and chemical recycling (OFWAT, 2017; UKWIR, 2017). These developments will facilitate inward international investment, development of new technology providers and supply chains, and opportunities for exporting intellectual property and know-how worldwide, further benefiting the UK economy. Project partners, including Thames Water, Severn Trent Water, Atkins, Stantec, Datatecnics also benefit from access to high quality graduates and facilities. Furthermore, regulatory agencies (Environment Agency, Drinking Water Inspectorate) and the European Commission will see benefits from improved compliance to regulations and sustainability agendas (Water Framework Directive 2008/32/EC and Drinking Water Directive 2017/0332(COD)).
The CDT programme will benefit the UK Collaboratorium for Research on Infrastructure and Cities (UKCRIC) government investments (£138M). Sheffield, Cranfield and Newcastle Universities have all received capital grants through UKCRIC to fund industrial scale test facility and observatory facilities to form an Urban Water Hub. The CDT will supply the resources to use and maximise the benefits and outputs from these facilities. Cooperation with other UKCRIC CDTs will help students better understand contemporary challenges for infrastructure and cities will catalyse horizontal innovation transfer and elevate the transformative potential of WRIC graduates.